New foundations for nutrition behaviour change

A&B Corp, the creators of the Zingy Life nutrition app, are joining forces with Imperial Consultants to draw upon the human-centred design expertise of Imperial College London. The work, entitled ‘New foundations for nutrition behaviour change’ will explore innovative approaches for products and services to tackle global nutrition challenges and opportunities.